KCARE (Kinsetsu Contact Automated Readiness for Equipment

We will use our extensive location proximity knowledge and software engineering expertise to deliver a secure and scalable contact tracing solution. The solution will be comprised of software application, digital mapping layer and IoT sensors and it will help protect Integrated Community Care delivery teams as they deliver vital care equipment packages to the elderly and infirm during COVID-19 and beyond. The solution will be built as a virtualised platform allowing it to be easily hosted locally or in a secure cloud environment.

Contact tracing is an essential part of infection management and by associating personnel, vehicles, equipment and client location, Integrated Community Care management teams can quickly determine what the service exposure is if a team member subsequently becomes infected or must self-isolate as a precaution. The powerful data analytics engine will enable rapid analysis and identification of other personnel, clients, vehicles and equipment that were in proximity through contact association during the specified infectious period. Being able to rapidly identify personnel at risk will enable tighter infection control and reduce the numbers of personnel having to self-isolate, keeping community services up and running during COVID-19 and helping to contain the spread of the virus.

Post-pandemic, the same solution will help Integrated Care Teams drive efficiency in their community operations, ensuring compliance, reducing risk, improving personnel utilisation and reducing service costs by providing automatic notifications to delivery teams about delivery readiness, helping to eliminate repeat visits to client homes.

The project can be delivered within the current COVID-19 restrictions and within the specified project timelines. The company can commence work earlier, within one week of award, to enable a working prototype to be delivered for service trialling before the next wave of the pandemic.